miRBase: microRNA gene nomenclature sequences and targets

MicroRNAs are tiny RNA molecules, expressed from microRNA genes, that regulate the expression of a third to a half of all genes in an animal's genome. The widespread occurrence of microRNAs in animal and plant genomes was only discovered in 2001. The miRBase database was established soon afterwards to provide a range of services to the microRNA community. In particular, miRBase confidentially assigns names to novel microRNA discoveries before they are published in the scientific literature. This assures that the same microRNA receives the same name in each paper that describes it, and more importantly, that different microRNAs are never referred to by the same name. The independent management of a coordinated naming scheme has allowed the enormous growth of the field. miRBase also stores and distributes all published microRNA sequences, together with the references that describe them, their locations in the genome, information about their function, and other related sequences. These services have quickly become entirely essential to the microRNA community. The discovery of novel microRNA sequences has continued at pace, increasing significantly in recent months with the use of new sequencing technologies. The database currently contains over 8500 entries, an increase of over 4000 in the past 2 years. This proposal provides the resources to manage and drive the next phase of microRNA biological discovery. In particular, we will develop new interfaces that allow the microRNA biologist to contribute information about any microRNA to the database. We will expand the set of microRNA sequences in the database to include candidates and predictions that currently do not meet the strict criteria for inclusion, and provide specific information about their reliability. We will develop a system that assigns names to new microRNAs semi-automatically. Alongside the drive to discover all microRNAs in all genomes, the community is focused on establishing the targets of every microRNA. Relatively few microRNAs have experimentally validated targets, but several groups provide predicted targets via the web. We will develop a service that aggregates these predictions, together with the known target genes. We will also produce an interface that allows researchers to submit experimentally determined target genes to the database. All data in miRBase are available on the web, and for download by FTP. The website receives between 100000 and 300000 page views each week, and the papers that describe miRBase have been cited in over 650 scientific publications.

Technical abstract
miRBase is an online database that provides a range of services and resources to the rapidly-growing microRNA community. miRBase (previously called the microRNA Registry) was established in 2002 with the primary aim to independently assign gene names to novel microRNAs prior to their publication. miRBase is also the central repository of all published microRNA sequences, their associated literature references, genomic coordinates, and functional annotation. The establishment of a sensible curated nomenclature scheme and provision of a focused data resource, with the support of the microRNA community, have been critical factors in the explosive growth of the microRNA field. Many derived databases and resources exist, including for downstream analysis and commercially produced arrays and detection kits; all depend on the miRBase database. This proposal provides for the continued development of miRBase, to take account of increased rates of microRNA gene discovery from new technologies (such as high-throughput sequencing) and to position the database as a long-term and stable community resource. Developments proposed here include interfaces for community annotation of microRNA sequences and function, expansion to include microRNA candidates and predictions, and interfaces to aggregate microRNA target predictions from all available external sources. miRBase continues to drive the possibilities for microRNA genomics and sequence analysis.